University of Exeter and Torin Sifan Limited

To enable the rapid and accurate design of efficient and low acoustic noise signature fan impellors and housings, by developing and embedding optimised tools and workflows using Computational Fluid Dynamics.